Project Spire

Spire is a platform dedicated to helping young people aged 18-22 break into the creative & media industry through freelance work. It aims to bridge the gap between the potential of young talent and the needs of brands and businesses. Project Spire provides young people with opportunities to gain work experience, build professional portfolios and pursue their creative careers, which has become increasingly important in today's interconnected world.

Many business owners still prefer to use freelancers from the ages of 23-54 due to perceived experience and knowledge. This can be a roadblock for young people starting out in their careers, leading to a lack of confidence. Project Spire addresses this challenge by offering equal opportunities for young people to enter the creative and media industry and gain valuable experience.

Project Spire's mission is to help young people reach their full potential by providing resources and opportunities. The platform also teaches them the requirements of running a business and operating as a freelancer. With its innovative approach and commitment to empowering the next generation of creative professionals, Project Spire is poised to make a significant impact and change the perception of young people within the industry.